H-GMP - Good Manufacturing Practice in an Hypoxic Environment

Ruskinn's core business is the development and manufacture of sealed Hypoxic (low O2) and Anoxic (zero O2) "glove port" workstations for cell biology, stem cell research and microbiology applications. Until now, Ruskinn has sold its products for research applications primarily in universities and hospitals. Now a new market in cell culture manufacturing in accordance with Good Manufacturing Practices (GMP) is emerging. The innovation explored in this feasibility study is to automate decontamination with a defined and repeatable protocol. As an adjunct, methods for preventing mitigating cross-contamination between cell cultures will also be explored.